ASAP - A Scalable 2D/3D Architecture for Cross Media Virtual Production

ASAP is a two-year project to research, develop and demonstrate a new pipeline, tools and processes for rendering and reviewing CGI and video-based media, at appropriate levels of quality for real-time, interaction-time and near-line use cases. The results will facilitate the cross-media creation and use of assets for film, TV and games and compress the present stages of preproduction, production and postproduction, eliminating the need to re-create assets from scratch for different uses.
The project will advance the state of the art in asset preparation, scalable dynamic rendering and shaders, production visualisation, lighting interaction, real-time combination of 2D and 3D assets, and the unification of media processing pipelines. It will deliver a range of new tools, applications, software and production services.
The project is a large-scale cross-industry initiative by a consortium comprising the UK’s largest VFX company (DNeg), three world-leading SMEs specialising in media technology creation (FilmLight, Ncam and The Foundry), and the UK’s leading independent games developer (Rebellion).